Cranfield University and TotalSim Limited

To develop a new business selling the next generation of aerodynamic, high performance, bespoke sports clothing solutions for professional athletes and high-end sports enthusiasts